Molecular and Systems Virology

Technical abstract
The Pirbright Institute provides the UK with capacity to predict, detect, understand and respond to incursions of viral pathogens of livestock and viruses that spread from animals to humans. Pirbright represents a hub of world class facilities and expertise for the study of exotic and endemic viral diseases in the natural host, therefore enabling our research to be directly translated into future control measures.

This project will identify virus-host interactions that influence the outcome of infection and that could inform the future development of gene edited or genetically modified animals that are resistant to infection or have reduced ability for onwards transmission. It will provide novel fundamental knowledge of the molecular mechanisms of viral replication and viral subversion of innate immunity, leading to novel, safe strategies for virus attenuation. These findings will be applied to the rational design of novel or improved vaccines or other control strategies. The approaches used to achieve these goals will include classical techniques from virology and immunology alongside confocal and super-resolution fluorescent microscopy and electron tomography, transcriptomics, proteomics, Y-2-H and systematic genome-wide RNAi screening approaches. Anticipated outcomes of this project are: Improved fundamental knowledge of the virus-cell interactions that influence the outcome of infection in vitro; high-resolution structures of viruses and viral proteins to inform vaccine design; identification of key cellular innate pathways which are disrupted by virus infection; novel, safe, rational strategies for virus attenuation; identification of novel targets for antivirals; provision of novel in vitro information to support the development of in vivo pathogenesis models.